EMPOWER: Educating, Motivating, Empowering and supporting Women to achieve healthy gestational weight gain through Educational Resources

- The rationale for the project and the research questions being asked
- An account of the methodologies and techniques that might be employed
- The timetable for conducting the research
- The anticipated outcomes from the project, in terms of its contribution to knowledge and understanding, new methodologies and techniques, data etc.
- Plans for the dissemination of outcomes and where relevant, achieving non-academic impact.